Quantum Critical Behaviour in Spin and Charge Ordered Systems

Quantum properties of SrTiO3, such as its Incipient ferroelectricity and tendency to remain paraelectric down to the lowest temperatures have fascinated condensed matter physicists for several decades. At these low temperatures however SrTiO3 and similar materials lie close to a transition to a displacive ferroelectric phase in their phase diagrams. Such materials offer good opportunities for studying the effects of tuning the material away from this zero-temperature, quantum critical transition by the varying of an external parameter. The application of hydrostatic pressure tunes SrTiO3 away from the region in which quantum fluctuations dominate and, through precise dielectric measurement, allows for a large region of the phase diagram to be mapped and for the observation of possible emergent phases. Measurements taken in this manner have also shown evidence for Quantum Criticality and evolution of a new possible phase boundary. The techniques used should also allow study of complex behaviour in systems with two or more coupled order parameters, such as the multiferroic EuTiO3.